MIDST-CZ: Maximising Impact by Decision Support Tools for sustainable soil and water through UK-China Critical Zone science

Potential impact
The following will benefit from this research:

1. Those living in and managing the land for food production, and soil and water quality, and their conservation will benefit from the decision support tools that will be refined or developed based on our Critical Zone integrated understanding of the environment functions. These tools will allow them to think about how best to manage their environment and will lead to improvements in their quality of life, ensuring the fundamental needs (generation of food and associated economic development; access to water of appropriate quality) and decisions of how to achieve these, are underpinned by a useful knowledge-base.

2. Commercial organisations responsible for innovation, such as 'app' developers will benefit from our engagement with them to explore in what form the decision support tools should be made available.

3. This joint research will remain of benefit to NSFC, raising their profile in the UK and amongst other critical zone scientists. The skill and information exchange that will occur during this research with Chinese colleagues, ultimately demonstrating to the international scientific community, that we value sensitive environments internationally, and particularly international cooperation in research, will help consolidate each country's position as a future key research partner and particularly the Chinese National Science Foundation as a partner of choice for future co-funded research.

4. Through publication and conference activity, the Chinese and UK academic parties will demonstrate to the community how their scientific endeavour can be used to create tangible outputs to improve the quality of life and global environment for those living in poverty. They will benefit through enhanced international standing and resultant funded research collaboration.

5. The wider public, and local communities hosting the research, will benefit during the research activity through research team communication activity that meets their passion for and excites them to understand the natural world more deeply. This also included those not involved directly in the research who may be asked to help gather data and in turn will receive training in new skills. In turn if this encourages greater interest in how STEM subjects also infom social development, the relevant country science base will benefit.

6. Through progress towards achieving sustainable development goals the global community will benefit.